INNOVATION PROCUREMENT OF ADVANCED TECHNOLOGIES FOR SAFE REMOTE VEHICLE STOPPING BY LAW ENFORCEMENT

INTERCEPT aims to strengthen the capabilities of law enforcement authorities in the EU and equip them with effective methods to remotely and safely stop vehicles posing imminent and high-security threats to citizens and society. This involves identifying technology gaps to address in order to minimize existing vulnerabilities and enhance security efficiency. This objective is endorsed from the outset by various stakeholders, particularly security practitioners. INTERCEPT involves eight end-users from eight EU countries (Belgium, Finland, France, Poland, Netherlands, Slovak Republic, Spain, and the United Kingdom), all of whom are also public buyers. Additionally, numerous other end-users will participate through the User Observatory Group (UOG). The project follows a progressive and iterative approach to collectively identify a common challenge that can be addressed with identified candidate technologies, laying the groundwork for future PCP, for which the buyer's group will be created during the project, through the continuous involvement of the UOG. Initially, at least six jointly defined common security use cases will comprehensively outline the gaps between available solutions, existing procedures, and identified requirements. Subsequently, technological experts will analyse these needs, considering legal, societal, ethical, and environmental factors, as well as state-of-the-art (SOTA) analysis and consultations with the open market. The outcomes will ultimately inform the definition of the common challenge and the development of the initial set of tender documents.